Solar coronal active region dynamic 3D modelling

Initiation of solar coronal active region 3D modelling: i.e. Active Region (AR) heating challenge in analogy with Geo-Environmental Modelling (GEM) or Newton magnetic reconnection challenges. The goal is to identify the key mechanisms of AR magnetic energy reslease using MHD, multi-fluid and kinetic numerical codes with magnetic fields taken from ATST and SDO HMI magetogram data and using 3D potential field extrapolations based on Green's function algorithm. This should give us an insight into wave dissipation versus reconnection coronal heating debate. Further details in Tsiklauri D., "Missing pieces of the solar jigsaw puzzle", Atronomy & Geophyisics, Volume 50, Issue 5, pp. 5.32-5.38 (2009). The project will have exte4nsive use of QMUL and DiRAC HPC facilities and is very data- and CPU- intensive.